Schooling trajectories in South African adolescent mothers: Which factors impact school discontinuation during pregnancy and the postpartum return to

In Sub-Saharan Africa, girls remain at an educational disadvantage, especially at the secondary level. Pregnancy and motherhood are the most common self-reported reasons for school dropout provided by adolescent girls in South Africa. Despite falling rates over the past decade, the number of births among school-aged girls rose to 125 000 in 2019 - almost 25 000 more pregnancies than reported in 2017. Concerns about permanent school disruptions due to pregnancy are warranted because lack of education is an important predictor for a variety of negative health- and socioeconomic outcomes. Educational failure has not only been shown to diminish young mothers' employment prospects and future earning potential across European samples, but it could also drive the intergenerational cycle of poverty, potentially via academic underachievement in their own children. Rates of adolescent childbirth are much higher in populations affected by extreme adversities, which are already extremely limited in acquiring sufficient educational qualifications as a result of compounded socioeconomic and institutional hurdles. It is important to identify the factors that contribute to discontinuation of schooling during pregnancy, the return to school postpartum, and the longer-term schooling among adolescent mothers. The proposed DPhil project uses novel empirical evidence to elucidate these schooling trajectories among adolescent mothers in South Africa. The ultimate goal of this research is to inform school policies for pregnant learners and learners with children as well as contribute to the development of social interventions which support them.